Excluding Experts in Inclusive Practice: Epistemic Oppression and Existent Barriers in Coproduced Approaches to Public Mental Health

Excluding Experts in Inclusive Practice: Epistemic Oppression and Existent Barriers in Coproduced Approaches to Public Mental Health